Establishing Global Supply Chain Relationships to Accelerate the Commercialisation of New Automotive Materials Technologies - AutoMat

This study is to understand the real business opportunity in 3 new automotive material technologies, and to

establish the relationships and steps needed to commercialise them. Each technology has been developed to

address the broad requirements of the automotive sector, but we now need to identify specific business

opportunities and customer needs, so that we can clearly formulate our commercialisation strategy.

We will reach out to a number of global automotive companies, gauging their specific interest in each

technology, to decide on the strategy to reach the market. This study will provide the knowledge needed to

make informed decisions on each technology, allowing us to focus our efforts to give the best possible

commercial returns. The results will allow us to establish close customer relationships, tailor our products,

implement the production systems and raise the funding needed to commercialise these technologies.